Mental fitness: The forgotten side of the fitness industry

You go to the gym and train your body, but do you know how to train your mind? Remap is on a mission to make mental fitness as common as physical fitness. For too long, we have neglected our minds and this has lead to increased anxiety, depression and illness as well as a lack of motivation, confidence and well-being.

With the support from Innovate UK, Remap is building a digital web app that will teach 22-40 year olds the skill of visualisation. Used by elite athletes and neuroscientists round the world, visualisation is a largely unknown technique but one of the most effective for maintaining a positive mental health. With educational videos, on demand visualisation recordings for all areas of life and an engaged community, Remap helps individuals rewire their thoughts and beliefs in just 66 days. Users can expect to feel an immediate effect after one of the visualisations as well as seeing tangible changes in their mindset, confidence and goals within 6 weeks.

Remap currently runs immersive mental fitness events with global brands including Nike, Lego and Asics. The company is now growing our services and scaling this technique to a wider audience to help even more people improve the way they think, feel and perform.